Understanding Society Waves 17-19 (Fieldwork Grant 1)

This grant is for the fieldwork costs for waves 17-19 of the main survey and waves 18-20 of the innovation panel of Understanding Society: the UK Household Longitudinal Survey (2024 to 2029), as approved in grant ES/Y003071/1.